HDMI Interception for Surround Lighting

To
develop a prototype hardware device that will intercept an HDMI video connection, for
example from a game console to a TV, process the image and deliver data to a lighting
control system to create a surround lighting effect in the room.
The product will work in real time, connecting to wireless LED lighting, and immersing the
viewer in the colour and dynamics of the video content